Development of an innovative Autonomous Model Development Tool (AMDT) for boosting manufacturing process competencies

The overall vision is to develop a novel Autonomous Model Development Tool (AMDT) that will remove the failings of existing technology to fully represent the complex causal relationships within and between processes along complex and volatile production chains. This will involve the development of techniques that structure the causal relationships as autonomous control networks using the basic application principles of gene transcription regulatory control networks and the adaptive properties of biological immune systems. In achieving its aim the project will go beyond existing AI-based ‘black box' systems prone to correlation-degeneration through not using real causal-based process relationships. Benefits are step-changes in the responsiveness and effectiveness of process control, and greatly improved cost, quality, delivery and environmental sustainable process competencies. Academic partner’s EPSRC-funded autonomous research will be used within the AMDT.